Actions on trees, automorphism groups, free products and property FA

This is a project in the area of geometric group theory, which studies the algebraic objects of groups via their actions on geometric objects. In particular, this project will be concerned with the algebraic information that can be gleaned from actions of discrete groups on trees.

The aims are to combine the strongly geometric language of translation length functions, along with the more combinatorial descriptions of Bass to understand actions and their properties.

The preliminary objectives will be to furnish a new proof that the LERF property passes to free products and to study the automorphism groups of free products and characterise when these groups have property FA. This is timely research as there has been a great deal of recent interest in the much stronger property T for automorphism groups of free groups.